Investigating hepatic p53-mediated neutrophil suppression in non-alcoholic steatohepatitis

Liver cancer is a common and lethal disease with few treatment options. Rates of liver cancer in Scotland are highest in the UK for both women and men (both approximately 1.5 times higher than average). As a result of the obesity epidemic, the main causes of liver cancer are shifting. Cases were historically associated with viral infection, but this is decreasing. Now, a rising proportion of new cases of liver cancer result from individuals first developing a condition called non-alcoholic steatohepatitis (NASH). Projecting into the future, NASH-derived liver cancer is expected to shortly become the dominant form of liver cancer. Worryingly, obesity and type 2 diabetes-key contributors to developing advanced NASH-are also most common in Scotland within the UK. Moreover, NASH-derived liver cancer can be especially resistant to existing treatment options, suggesting that without urgent action, a bad situation could become a crisis in Scotland and across the UK as NASH-derived liver cancer becomes dominant.

The focus of our research will be on a gene called p53, which has long been established as a 'guardian of the genome' and an important defender against the development of cancer. Our preliminary findings suggest that p53 exerts a similarly protective function in the liver in response to consumption of a high fat and high sugar 'western' diet. In this setting, our evidence suggests that p53 protects liver function and acts to oppose the development of diet-induced NASH. For this study, we are particularly interested in understanding the relationship between p53 activity and specific immune cells called neutrophils, which normally infiltrate the liver in response to damage or disease to help facilitate tissue repair. However, in liver disease, undue persistence of neutrophils in the liver can contribute to chronic liver inflammation and has also been shown to promote the development of treatment-resistant liver cancer in human NASH patients. Within this context, targeting neutrophils alongside the administration of cancer therapy can improve treatment efficacy. Our preliminary evidence suggests that p53 may protect the liver, at least in part, by also acting to restrict neutrophil infiltration.

With the proposed project, we will determine whether p53-mediated neutrophil suppression is important for protection from NASH. We will also identify periods during liver disease progression where increasing neutrophil activity strongly correlates with disease advancement, suggesting an opportunity for neutrophil-targeted intervention. Using this information, we plan to test whether early intervention targeting neutrophils in liver disease can delay or even prevent the development of NASH-potentially pointing to a new therapeutic approach for a condition (NASH) without any currently approved treatment options. Any such advances would have an outsize impact on patients in Scotland, and future patient-focused work would benefit from the existing infrastructure and established clinical cohorts of patients at-risk of developing liver cancer that are already present there.

Technical abstract
Background: Liver cancer (HCC) arising from non-alcoholic steatohepatitis (NASH) represents an increasing fraction of HCC mortality and is particularly common in NASH patients with comorbid type 2 diabetes mellitus (NASH-T2DM). Given epidemiological trends and the lack of approved treatments available for NASH, there is urgent need to increase our understanding of the factors directing NASH-T2DM and to utilise these molecular insights to develop novel therapeutic approaches.

Aims: We propose that the tumour suppressor p53 protects against NASH-T2DM in part via non-cell autonomous suppression of neutrophils. Here, we aim to characterise the relationship between p53 and neutrophil activity throughout liver disease, determine the mechanisms that underpin this interaction, and examine the efficacy of proactively targeting neutrophils to prevent NASH-T2DM.
Methods: This project will utilise a diet-induced murine model of NASH-T2DM that recapitulates histological features of human disease. A subset of cohort mice will undergo liver-specific deletion of p53, and all animals will harbour a p53 reporter allele. Comparative longitudinal analyses of p53 and neutrophil activity alongside features of disease progression will provide a map of p53-neutrophil interactions and highlight divergent points of disease progression +/- liver p53. This work will be bolstered by histopathological, transcriptomic, and FACS-based analyses of time-point samples, alongside 3D imaging of cleared tissue sections, to provide further spatiotemporal resolution of p53-neutrophil interactions. Downstream, potential molecular mediators will be interrogated using an in vitro neutrophil/liver cell co-culture system. The efficacy of neutrophil depletion to prevent NASH-T2DM-guided by our p53-neutrophil map-will also be assessed.

Outcome: Insights into p53-mediated neutrophil suppression in NASH may provide support for proactive targeting of neutrophils in NASH-T2DM and reveal novel p53 activity.